HTP Propulsion Subsystem

High concentration hydrogen peroxide (HTP) has the potential to become the propellant of choice for low cost, high performance satellite propulsion. Until now it has only been used in launch vehicles because HTP's long term stability depends on un-conventional material choices.
The UK is already leading the way in developing HTP thrusters for small satellites and this project will attempt to close the remaining gaps to enable a whole system to be created. Firstly the compatibility of the required materials will be validated through testing, secondly a new valve will be developed to regulate the flow into the thruster & thirdly a new tank will be manufactured out of a novel aluminium metal matrix composite. This material allows a tank with the chemical properties of Aluminium with the strength of Titanium.
Together these components will allow the qualification of an innovative new peroxide propulsion system, making the UK a world leader in green, non-toxic, high performance propulsion for small satellites.